AI-Native Authoring for Real-Time Gameplay Systems

This project develops new AI-native tools to help game developers build and maintain complex gameplay systems under real-time constraints. Modern games increasingly rely on interconnected systems such as vehicles, weapons, and in-game economies, but these are still created using custom code that's difficult to change and maintain as projects grow.

Breaking Change is researching new ways for AI to assist developers in authoring and refining these systems by working directly with simulation models rather than just generating more code and faking behaviour. The project focuses on making complex gameplay systems easier to design and evolve, while ensuring performance in real-time game engines.

The work combines research into AI-assisted authoring, and in-engine previews of deep gameplay systems. While the initial application is in games, the underlying technology is relevant to other real-time simulation contexts, such as medical device and defence simulation, and energy digital twins.

The project aims to reduce risk for developers, improve productivity, and support more sustainable production of modern games.